The University of Reading and Voltitude Limited KTP 24_25 R5

To transform the value of stratospheric platform weather data, embedding an Ensemble Sensitivity Analysis capability, enabling impact valuation and optimisation of data collection tactics. The frequency of extreme weather is increasing due to climate change and stratospheric platforms present a break-through in commercial weather data services to improve forecast accuracy.